Coherent Optimisation and Magnon Manipulation for Information Transfer (COMMIT)

Quantum science has already delivered MRI scanners, GPS positioning, solar cells, and broadly speaking the multi-billion-dollar semiconductor industry across the 20th century. These focused on initial ideas from the quantum physics of electronic properties of matter; however, phenomena under the so-called quantum ‘weirdness’ were unexploited until more recently. These are now expected to deliver unprecedented impact to society with application in quantum cryptography, communication and sensing. The ‘weirdness’ of concern in this proposal is in how properties of one particle can be linked instantaneously with those of another particle regardless of how far separated in distance they may be. This is called entanglement, and the primary objective of this project is to develop practical methodologies for creating and manipulating fundamental excitations of magnetic particles that can be readily incorporated into devices for high frequency microwave operations. More specifically, we will focus on magnon quasiparticles—the quantum of collective oscillations of spins in magnetically ordered materials.
The project will focus on exploring the dynamics of many-body magnonic systems, with a particular emphasis on establishing control protocols for coupled magnon dynamics over both short and long distances. By advancing the understanding and control of these hybrid magnonic systems, the research will lay critical groundwork for the next generation of quantum devices and technologies; more specifically, quantum information processing and distribution.
This project is scientifically ambitious and aligned strategically with national priorities. It supports both the UK and Canadian national quantum strategies, which recognise the importance of quantum technologies for ensuring security and driving economic growth. By fostering collaborative research in hybrid spin systems, this project will help maintain leadership in quantum innovation and contribute to the development of new quantum technologies with broad and lasting societal impacts.